Contemporary Cassandras: Margaret Atwood and the Rise of the Feminist Antiprediction

My thesis explores an emergent wave of dystopian women writers that deliberately extend the tradition of The Handmaid's Tale and echo its now widespread feminist call to action. These 'contemporary
Cassandras' explore Margaret Atwood's (2017) theory that '[i]f the future can be described in detail, maybe it won't happen', predicting potential futures to incite a resistant response in readers. Drawing on
Atwood's (2017) neologism, I contend that the feminist 'antiprediction' warrants critical investigation as a new dystopian subgenre that responds to post-2016 contemporary cultural crisis whilst invoking a
distinctly Gileadean dystopian discourse. Brewed in a tumultuous socio-political climate epitomised by Donald Trump's presidency, novels such as Red Clocks, Vox, The Power and, of course, The Testaments
not only reflect a resurgence of interest in Atwood's 'feminist parable' (Loudermilk 2003) but also re-inscribe her visions for the future.

The eruption of this new feminist dystopian canon provides a timely opportunity to investigate the literary confluence between real and imagined futures. Though aligned with the popular and critical
resurgence of interest in The Handmaid's Tale, my research is carefully positioned to interrogate its legacy on contemporary dystopian discourses. Ultimately, I pose two questions vital to Atwood studies
and to the entanglements of literary ethics and feminist politics:
Q1. What legacy does The Handmaid's Tale wield over contemporary women's dystopian writing?
Q2. How does this shape not only the feminist antiprediction's version of the future, but also the feminist
utopian imaginary implicit in its calls to action?

My research's cornerstone is the resistant language that ruptures each text's dystopian landscape to indict real systems of oppression. Using an intersectional feminist theoretical framework, I examine
where this language destabilises (or reinforces) imperialist white supremacist capitalist patriarchy (hooks 2013). This builds on my MA dissertation's critical contention that, while Atwood's antiprediction
valorises language as a liberatory tool, Gilead's disruptive potential is stunted by the silences it perpetuates to centre the oppression of white, middle-class, heterosexual women. In extending this line
of critique to her contemporary Cassandras, I have begun to trace the intertextual resonances of The Handmaid's Tale's feminist discourse, particularly where they have revived Atwood's emphasis on
oral/embodied resistance in the digital age. I also include Future Home of the Living God and An Excess Male to nuance my discussion of where feminist antipredictions might explode the crucible of Atwood's
tradition by centring Native American and Chinese voices (respectively).

Having already started to answer Q1, I will enter 2022-23 ready to tackle Q2 by defining the feminist antiprediction as a distinct dystopian subgenre. A planned archival visit in September 2022 (outlined
below) will enhance my understanding of Atwood's dystopian practice before I begin to re-evaluate The Handmaid's Tale's position in the feminist literary canon through her contemporary Cassandras'
invocations of her vision. While the opportunity to work with ChalleNGe through M4C's placement scheme will expand my research into the public sphere in 2023, I am also presenting my research at
conferences and in journals as I form my original contribution to the field.